Unlocking PoteNtial: precision sugar beet nutrition

Sugar beet growers are under pressure to meet ever increasing sustainability challenges whilst facing more turbulent weather conditions and decreasing margins. Improving nutrient use efficiency is key because it can meet both the sustainability demands, and improve margins, either through reduced fertiliser use or improved yields.

Unlocking PoteNtial: precision sugar beet nutrition will focus on two key nutrients for sugar beet. Firstly, nitrogen use will be examined to understand how precision application can optimise applications. Placement fertiliser rates will be tested at sugar beet drilling to provide the data set needed to encourage other growers and contractors to adopt a placement fertiliser approach.

Secondly, Even on high P index soils sugar beet will often have a positive yield response to applied P because of the nature of P being locked up in the soil. Rather than applying P on these soils there is a need to make use of the P locked up in the soil. This project will test the use of a direct acting product as this appears to best meet the requirements of the sugar beet crop.

The project will involve three growers hosting scientifically driven on farm trials with the support of the BBRO.